The Badger-TB Controversy: Expertise and Experience in Animal Disease Research

Technical abstract
This project will investigate the ongoing controversy over transmission risks of bovine tuberculosis (bTB) between UK wild badger populations and domestic cattle as a case study of the relationship between expertise, experience and scientific communication. Both badgers and cattle carry and are infected by bTB, but the question of how the disease is transmitted, and in which direction, continues to be contested, as is the related question of how these transmission risks should be managed in order to bring down the infection rate in domestic cattle herds. The controversy has involved a wide range of scientists from many disciplines, including epidemiologists, population biologists, ecologists, animal behaviour researchers and veterinary scientists. Furthermore, a range of non-scientific actors have also participated in this often public scientific debate, including farmers, practicing vets, animal welfare and environmental campaigners, policymakers and both urban and rural members of the public. Findings in both science and risk communication indicate that peoples prior experiences, attitudes and beliefs have strong effects upon their understandings of scientific communication and risk advice. This research aims to investigate how these diverse groups understand how badgers-bTB-cattle-environment-people interact, and furthermore, how these understandings shape their positioning in, and communication about the badger-bTB controversy. The research will be carried out in two stages: a scoping study involving media analysis and background interview work; and a main research stage, the terms of which will be dictated by the findings of the scoping study. This main stage will employ an innovative visual interview method to explore the highly divergent world-views of the main groups of participants in the badger-bTB controversy.